Challenging Concepts of Responsible AI Through Storytelling

Many historical injustices have been re-discovered in AI applications. Be it in the justice system (Dressel & Farid, 2018), job recruitment (Dastin, 2018) or public visibility (Buolamwini & Gebru, 2018), research has shown how structures of power are perpetuated through data into algorithms and highlighted the importance of incorporating ethical principles and values into design. In response, many ethical frameworks, fairness metrics and explainability techniques have been proposed to tackle the challenges of responsible, accountable AI. Now is the time to evaluate these efforts and address the question of how well these responsible AI tools fare in practice. My PhD proposal looks into how these methods play out in a living, breathing society.
Fairness, ethics, and value discussions are complex and often described as wicked problems (Strauss, 2021) that have no single clear solution. The perspectives of different stakeholders need to be considered and balanced among each other and appropriate solutions can vary between different application contexts. To analyse such complex scenarios, I propose to use different narrative tools during the course of my PhD. Storytelling can help us imagine future scenarios and give our technological ideas concrete contexts to test them, without causing actual harm to any of the people involved. Furthermore, stories can be used to give a voice to the lesser heard participants of AI and offer an opportunity to empathise with disagreeing views. I am interested in exploring perspectives such as Decolonial theory (Mohamed et al., 2020) to understand the structural power imbalances reflected in AI technology.
For my summer project, I focused on one specific actor in the AI pipeline: the data scientist. I set out to study the work of a data science team operating in the financial sector. The main goal of the summer project was to understand how this data science team already applies concepts such as explainability, ethics, bias and accountability in their everyday work by combining both ethnographic analysis and design research. My project consisted of two main parts. Firstly, I carried out a rapid ethnography to analyse current views and practices in the daily workflow of data scientists. Secondly, I used design fiction memos (Wong, 2021) along with thematic analysis to analyse the collected qualitative data. I presented the three design fiction memos that were developed during the analysis of the ethnography data of the data scientists in my summer project report along with a thematic analysis of my ethnographic work and an evaluation of the design fiction memo method.
Following on from this summer project, my plan is to feed back my results to the data science team by further developing the design fiction memos into interactive probes. As future work, I also plan to investigate the perspective of other AI stakeholders, such as the users of AI technology.
Buolamwini, J., & Gebru, T. (2018). Gender Shades: Intersectional Accuracy Disparities in Commercial Gender Classification. 15.
Dastin, J. (2018, October 10). Amazon scraps secret AI recruiting tool that showed bias against women. Reuters. https://www.reuters.com/article/us-amazon-com-jobs-automation-insight-idUSKCN1MK08G
Dressel, J., & Farid, H. (2018). The accuracy, fairness, and limits of predicting recidivism. Science Advances, 4(1), eaao5580. https://doi.org/10.1126/sciadv.aao5580
Mohamed, S., Png, M.-T., & Isaac, W. (2020). Decolonial AI: Decolonial Theory as Sociotechnical Foresight in Artificial Intelligence. Philosophy & Technology, 33(4), 659-684. https://doi.org/10.1007/s13347-020-00405-8
Straus, S. (2021). Deep Automation Bias: How to Tackle a Wicked Problem of AI? Big Data and Cognitive Computing, 5(2), 18. https://doi.org/10.3390/bdcc5020018
Wong, R. Y. (2021). Using Design Fiction Memos to Analyze UX Professionals' Values Work Practices: A Case Study Bridging Ethnographic and Design Futuring Methods. https://doi.org/10.1145/